Cylindrical Algebraic Decomposition

Cylindrical Algebraic Decomposition is a general-purpose computation technique underpinning many questions in
real algebraic geometry and its applications,
e.g. robot motion planning. There are various algorithms for producing such decompositions. However, all known
algorithms produce objects which,
while Cylindrical Algebraic Decompositions, also satisfy certain other properties. These are generally not wellarticulated,
and we would like to make
this precise. Many issues, such as adjacency, are currently not solved for Cylindrical Algebraic Decompositions,
because of the generality of the definition.
We suspect that having a more precise description of the sort of decompositions produced in practice would make it
easier to produce algorithms that are very
useful in applications. The Bath group have made many developments in CAD based on McCallum's projection as a
tool for constructing such CADs. But McCallum's
projection can fail. Recently McCallum and colleagues have proved that a different projection (Lazard's), and
associated different lifting algorithms, never fails.
The starting phase of the project revolves around gathering background information regarding CAD, specifically
around McCallum's and Lazard's projection. During this phase I will
be attending the computer algebra course offered to third years in the computer science department as this covers
the basics of CAD. Apart from CAD I will be broadening my
knowledge in Algebraic Geometry, as required by the scope of the project, and will be attending the regular geometry
seminars that are held at the University of Bath.
As a starting point I will be focussing my attention towards understanding the piano mover's problem, which asks
whether, given an object and its configuration space,
it is possible to move the object from point A to point B. If this is possible what is the most efficient way to do so?